Technologies of Sight and the Aesthetic Landscape: Female Vision in Eighteenth-Century Britain

This project challenges the persistent centrality of the masculine eye to our understanding of aesthetic sight in eighteenth-century Britain. The female eye was disregarded by prevalent models of aesthetic vision due to its supposed
limitation to detail and particularity. This project examines how the female observer develops alternative strategies of visual perception to aesthetically observe landscape. It explores how vision is supported through the deployment of
three key instruments of sight: the Claude Glass, the literary narrative and the carriage. By shifting focus to three technologies of vision, this project will examine the extent to which optical techniques can deliver a feminine mode of
sight. In doing so, this project will address the question: how can technologies of sight enable the female observer to overcome the privileging of masculine vision?